A quantitative method to evaluate AMR distribution in complex communities based on methylome profiling

Antimicrobial resistance (AMR) inhibits our ability to deal with once easy-to-treat bacterial infections. AMR can be acquired by disease-causing bacteria from other organisms living in the same environment that do not pose a threat to our health e.g. in our intestines, which is home to trillions of bacteria. The acquisition of AMR by some harmful bacteria will enable these organisms to survive antibiotic exposure whereas as sensitive organisms, both beneficial and harmful to us, are killed. This means that the use of antibiotics, even at low levels, can promote the expansion of resistant populations in niches where there is little competition from other microorganisms.

Understanding the chain of events taking place during transmission of AMR is essential to inform more effective treatments and to rationalise use of our current repertoire of antibiotics. Unfortunately, methods for studying transmission are largely based on being able to grow the organism in the laboratory, something that is only possible for a relatively small number of species. As a consequence, all the events in which non-culturable species - those that cannot be grown in the lab - are involved are missing from our studies. Only recently, methods based on the production of fluorescent proteins have been used to understand transmission events in the environment and they have already given insights into previously unknown bacterial interactions. These methods are however limited to those conditions in which the fluorescent proteins work, which are largely dependent on the presence of oxygen. Specific anaerobic niches crucial in antibiotic treatments such as the intestine cannot be analysed using this methodology.

We propose an alternative approach to monitor transmission of AMR in complex bacterial populations like the gut microbiota. This method is based on the analysis of changes in the DNA of resistant populations in response to changes in environmental conditions such as during treatment with antibiotics. We will take advantage of the presence of other genes that can be transferred together with AMR to do this. These genes encode for enzymes called methyltransferases that produce permanent modifications in the DNA of the recipient cell. Monitoring the presence or absence of those modifications by a new sequencing technology will be used as proof of the acquisition of AMR. Since this method works in a high-throughput fashion, we can monitor thousands of species in a single experiment. In that way we will generate a complete dynamic picture of the main AMR interactions in the community and the rate at which these occur.

If successful, this new technique will help us to determine the flow of AMR in the natural environment, identifying potential reservoirs that favour the development of resistance. These results could be used to design tailored-made treatments to optimise the way that we use antibiotics to minimise the spread of AMR.

Potential impact
This proposal aims to produce a method for the high-throughput analysis of the spread of antimicrobial resistance (AMR). We envision that, if we understand the rate and chain of transmission of this process, we will be able to interfere with it, optimizing the use of our current or future antibiotics. The driver of this project is the development of a new technology, and as such, the potential application will not be only limited to the study of AMR but will benefit other sectors of society.

Commercial exploitation and industrial partnership
The method proposed relies on a particular deep-sequencing technique developed by Pacific Biosciences (CA, USA). If successful, our work will be a 'technology push' that will clearly benefit this company over other competitors. One of the partners in this project (Dr. Gang), acts as a regular consultant of PacBio and we will seek commercial opportunities for further development based in the UK. For instance, another of the collaborators, the Centre for Integrative Biology (NERC-hub Liverpool), would be in an excellent position to become the reference institution to provide this kind of DNA analysis. Besides the DNA sequencing technological development, we believe that the applications of the method will be of interest for other sectors of industry, such as those related to environmental monitoring in agriculture, food, water, etc. At a later stage and once the proof of concept has been established, we will identify companies in the UK with an interest in the topic for collaborative endeavours. In addition, we will increase the impact of this work in industry under the umbrella of the EU program Horizon2020.

Improvements to the One Health Initiative
The impact of this technology in human health will be highly relevant. There are no current methods to understand the chain of events taking place during AMR transmission in the human microbiota, especially in microaerophilic conditions. This pump-priming bid is focused on mice but we will look for future opportunities to test the method under controlled conditions with human samples. Depending on the final coverage obtained by sequencing and thanks to the stability of the modifications, it could be possible to investigate methylation patterns in samples obtained in previous studies, alleviating the requirements of human sample collection.
As stated before, we think it is feasible to inform better clinical practice based on the results of this proposal. Establishing the rate and structure of the network of microbial interactions would be an important milestone towards a more rational use of antibiotics (i.e. specific combination therapies) slowing the spread of AMR.

Public engagement in scientific issues
The general public is aware of the problem of AMR thanks to a broad information campaign. They are not as aware, however, of the challenges and the steps taken to overcome them. Our results will contribute to the public debate in a positive way and will help to highlight the relevance of the problem and the efforts carried out by other groups. Since this is a sensitive topic, we will avoid sensationalisms that could hinder current public health protocols but, as we are committed to public engagement, we hope to have an impact in the perception of benefits derived from the technology.

Evidenced based policy making
This project will also contribute to the current debate on the need of new regulations that could speed-up the implementation of new molecules and/or alternative treatments to meet the demands of society. We also envision the need of new policies for controlling AMR transmission at a global level. For example, by modifying animal housing in the farming industry and fisheries, and also in the response to outbreaks. With this contribution we also hope to foster the investment in the field from both public and private sources.